Solitons and G-invariant spinors

I am currently working in two projects. One deals with solutions of the mean curvature flow in Robertson-Walker spacetimes, which are of great interest in the theory of General Relativity, as they provide a model for an expanding universe. The other one has to do with finding invariant spin structures and associated spinors in several homogeneous spaces.
Both projects are somehow related to Physics, which endows my work with a great potential of interdisciplinary cooperation.
These projects are all in collaboration with other researchers. For instance, I am studying solitons with Dr Marie-Amelie Lawn - my supervisor - and Dr Miguel Ortega, a researcher in the University of Granada, Spain. This international cooperation is very enriching.
I am very enthusiastic about these projects, and I look forward to continue to contribute to the advance of science.